ElecTurSys2

ElecTurSys is a wind turbine complex failure mode monitoring system associated with electrical and control system failures through applying recent modern technologies innovatively, e.g., intelligent sensors, data acquisition, signal processing, and pattern recognition along with the existing technologies to economically perform diagnosis and prognosis of electrical system failures for wind turbines.